Charge Generation And Transport In Next Generation Semiconductors

This PhD research project involves the study of new semiconductor materials for solar energy harvesting. In particular, next generation organic and perovskite semiconductors will be investigated and characterised in thin film architectures. Activities will include: advanced optical measurements such as spectrophotometry and ellispsometry, device fabrication and testing, transfer matrix and drift diffusion modelling, transport physics analysis and the establishment of structure-property relationship to describe solar cell performance. The ultimate aim of the project is to deliver deeper insight into new solar cell technologies such as the emergent carbon-stack perovskite system.

EPSRC Research Area: Materials for Energy Applications.